Bolesworth Estate - Dairy Effluent Filtering

As a locally based business we strive to achieve the highest quality of service for our customers and remain a conscientious operator regarding the environment. We own the buildings of which tenants operate an ice cream parlour which receives thousands of visitors each year and we are currently helping to expand the business in order to grow further. Being able to treat our dairy effluent will make a substantial contribution to protecting the environment into the future.